Bringing established gauging automation to Network Rail

BRINGING ESTABLISHED GAUGING AUTOMATION TO NETWORK RAIL: Corridor.ai will bring to the UK our internationally established cloud-based gauging platform for automated processing of rail intelligence from data - that we have developed and successfully applied on Australian and Japanese railways. The project we propose will enable Network Rail to benefit from our mature core technology: we will undertake the R&D required to create a bespoke application for them. This competition will allow us to work alongside Network Rail staff and their advisors to develop, test and demonstrate the new modifications that are needed to meet their particular requirements. This project should expedite commercial implementation so that Network Rail can benefit from radically quicker processing times to obtain actionable gauging information. Automating gauging data processing should also: improve rail workers' safety by reducing the need for (and frequency of) boots-on-the-tracks inspections; and improve flexibility for train operators and other Network Rail customers (and therefore railway passengers and freight users), by enabling faster and more accurate scenario testing etc.